A comparative performance of amorphous solid dispersions (ASDs) produced via various novel manufacturing routes

Many new pharmaceutical compounds exhibit poor solubility and as such many strategies are used to mitigate against this. One of the formulation approaches that is being used is amorphous solid dispersions (ASD). This project also involves the use of a dissolution imaging technology in the early decision making of the ASDs manufactured using various routes of manufacturing. These manufacturing routes will include but not limited to hot-melt extrusion, vacuum-melt, spray drying, freeze drying and additive manufacturing (3D printing). Appropriate dosage forms for the produced ASDs of active the active pharmaceutical ingredients (APIs) will be investigated to determine their performance and suitability.